Random Fractals

The proposed research is in Pure Mathematics, namely on the border of Complex Analysis, Probability, and Mathematical Physics. I will mostly study random fractal structures and use them to study important models of Statistical Physics. Fractals are self-similar structures that look the same at all places and on all scales. They appear everywhere in nature, notable examples are Romanesco broccoli, shorelines, lightnings, and sea shells. They also appear in many models of statistical physics that describe such phenomena as magnetism, flow of fluid through porous matter, spread of epidemics, robustness of networks and many others. One of the fundamental parameters of fractal structures is the dimension. Roughly speaking it describes the growth rate of the fractal structures. For example a straight interval of diameter N, which is made of the particles of unit size, contains N particles. We say that the interval has dimension 1. The square of size N contains N squared particles and has dimension 2. The characteristic property of fractal structures is that the structure of size N contains approximately N^d particles where 1

Potential impact
The proposed research lies on the border of several areas of fundamental research: complex analysis, probability, and mathematical physics. As this is the case for most of the research in pure mathematics, the main impact will be of academic nature and the main beneficiaries will be mathematicians and physicists working in neighbouring areas of research. Besides this pure academic impact there are two other ways how the proposed project could have societal and economical impact. During the project I will train two post-docs, one or two DPhil students and several M.Sc and undergraduate students who will contribute to the highly skilled workforce. The second impact is a long-term one. Most of the research is related to the models of mathematical physics. In the long term the pure research on these problems might lead to the technological advances based on the better understanding of the physics behind these models.